Good Morrow: a helping hand for employers and employees transitioning to remote working

Good Morrow is an employee-centric productivity app for the post Covid-19 age. We want to replace all the awful timesheeting applications your business uses, and replace it with something that is made for organisations that have had to embrace remote working quickly and perhaps against their will.

But Good Morrow isn't just a really good timesheeting app - it turns the concept on its head. Rather than asking the employee to account for their time, it applies the principles of modern wellness and productivity apps to help employees organise and understand how they are using their time. An employee-centric approach which matches the realities of remote working.

Check in with Good Morrow each morning and you'll get an AI-supported conversation asking which items on your to-do you managed, confirming which meetings happened and how they went, and making sure you've taken time for lunch and relaxation. It'll give you tips for how to manage stress, or handle conflicting work demands, based on the data you've provided over time. And at the end of all of this, it will use that information to fill in your timesheets for you, asking you to fill in any gaps.

At the end of the work day, you open Good Morrow again to get your to-do list in shape for the morning and close off the day. And your employer gets quality management information, delivered straight to their existing system, which really reflects how their employee's time has been used.